Algorithmic Generation of Vascular Networks for 3D Printing

The relevant research area for this project is Biomaterials and Tissue Engineering. The aim is to develop new algorithmic design techniques to rapidly produce 3D printable vasculature templates at large sizes (far beyond what a human could manually design in CAD), with a particular focus on vascular structures found in liver tissue - the ultimate aim is to create artificial organs for transplantation. The optimality criterion for this is to maximise the volume of useful tissue which could be grown around such a network, subject to the constraints of cell survivability and manufacturability.
The limits of cell survival during the manufacturing process are not exactly known, and a part of this research will be to identify these by initially manufacturing smaller instances.